Expanding access to essential healthcare products and services in undeserved communities

Healthcare does not reach 52% of our planet, or 3.7 billion people. Both Philippines and Cambodia have witnessed sharp increases in out-of-pocket spending for health services over the past decade. In 2009, annual out-of-pocket expenditure per capita amounted to $44 in Philippines and $28 in Cambodia (PPP adjusted figures). By 2017, that figure had increased to $70 and $49 respectively.

Our innovation involves developing a digitally-enabled (through a mobile application and web-based backend) on-demand marketplace providing access to affordable at-home point-of-care screening and diagnostic services for low-income rural populations, implemented by a network of local female peer workers, and delivered by trained nurses and midwives. We hypothesise that this will increase uptake of basic screening and diagnostic services, contributing to improved NCD case detection and management, as well as improved maternal health outcomes.

This project focuses on the initial research to expand our existing operations (focusing on public health events, access-to-medicines and a range of other complimentary, community-level services) into screening and diagnostic support. This builds on our existing network to create a new business offering led by the UK, improving health outcomes, whilst lowering out-of-pocket costs for poorer communities in Asia.